Imaging turbulence with single-photon detector array technology

This is a PhD research project in Physics. The goal of this PhD is to develop technologies and methods for imaging turbulence in three dimensions at high speeds. The research will be based around single-photon detector array technologies that enable pulses of light to be tracked in 3D. The detector arrays have unprecedented single-photon sensitivity and enable precise timing of signals down to a few picoseconds. We will translate this technology from a lab based system to one suitable for real-time monitoring of atmospheric turbulence, ultimately leading to a technology suitable for single-photon sensitive astronomy.